DEEPCTSEG: Deep learning-based CT segmentation of fossils and the origins of major vertebrate groups

The Middle Jurassic is a key geological interval documenting important events in the early diversification of many groups of modern
land vertebrates. However, Middle Jurassic land vertebrate fossils are exceptionally rare globally. The Kilmaluag Formation of Scotland
represents one of the most significant Middle Jurassic sites worldwide, yielding exceptionally complete early fossils of important
modern vertebrate groups. Studying Kilmaluag fossils is highly challenging due to the small sizes of the fossils and the hard encasing
rock and they are therefore primarily studied using micro-computed tomography (u-CT) or synchrotron micro-computed tomography
(SRXTM), widespread imaging techniques in palaeontology. However, CT data for fossil specimens need to be virtually prepared
(segmented) by an experienced anatomist and the approach suffers from operator biases, reproducibility issues and very slow
timeframes. Deep learning approaches have potential to address these issues, but the use of deep learning for segmentation of fossil
data is very nascent. DEEPCTSEG will address this critical research gap through developing, for the first time, deep learning techniques
to segment CT data of Kilmaluag fossils. This highly interdisciplinary approach will yield ground-breaking new insights into Middle
Jurassic origins of modern groups, but also create a benchmark automated pipeline which can be widely used for vertebrate fossils
from other times and localities, fundamentally advancing the wider research field through reducing labour hours and enhancing
accuracy and reproducibility. Through a comprehensive training and knowledge exchange programme, the experienced researcher,
supervisor and secondment hosts will bring together and integrate their expertise in palaeontology, biology and computer science to
deliver this timely, innovative, and interdisciplinary project.